Tackling Disabling Practices: co-production and change.

Disabled people's lives are often devalued, by comparison with others' (ODI, 2011). For instance, there are scandals in care homes (Flynn, 2012) and in the health service (Heslop et al., 2013; Francis, 2012) and we know that social care is struggling due to financial cuts (Woods et al., 2011). Disabled people have long said that they can provide solutions for themselves (Oliver & Barnes, 2012) and this notion is now embraced by government policy which aims for disabled people to exercise 'choice and control' over their own lives. In all these areas, there are policies that identify the potential problems and lay out by contrast the person-centred goals of government (DH, 2012).

The problem is therefore not about a lack of appropriate policy, but the gap between that policy and its enactment in practice. There are many areas in which research has shown what works, but in which we do not yet know how to stimulate and maintain changes in practice. Instead of simply describing the barriers faced by disabled people, we will focus instead on mechanisms of change, aiming to find out what theoretical ideas have practical adequacy. This research aims to focus on how to develop and sustain practices that are on the terms of disabled people themselves.

Phase 1: Theories The first key word in our title is 'Co-production', where disabled people's own solutions are in the spotlight. The DRUK (Disability Rights UK) is a partner in this project, and will lead our thinking about co-production. Disabled people are centrally involved across the various strands, and we will collect evidence about the process of co-production from the point of view of all those involved in the study itself. Our second key word is 'change' and we will form a 'Getting Things Changed' group, starting with a series of seminars on: 1) user-driven change; 2) interventionist conversation analysis; 3) social practice theory; 4) theories of 'sense making'. These will kick-start a sustained dialogue across the length of the project.

Phase 2: Research based Interventions The central part of the study is organised into five parallel research based interventions, to identify problematic social practices and work out how to tackle them. Each strand delivers action and insight about how to make changes on the terms of a specific grouping of disabled people and within a different layer of social life. All of these are areas in which research has already revealed problems of practice. The five strands focus on 1) how to improve everyday interaction between people using primarily non-verbal means of communication and their support workers, 2) how to change practices in universities, which unintentionally marginalise disabled students; 3) how to shift health care practices by making 'reasonable adjustments', 4) how to develop better interdisciplinary support for parents with learning difficulties, particularly where child protection issues have been raised; 5) how to affect statutory commissioning of social care by listening to disabled people's own solutions. In each of these areas, we will work with disabled people, to help identify improvements and understand how to sustain them.

Phase 3: Embedding Change Impact is both an outcome and a focus of the study, running through everything we do. The final phase will bring these activities together in academic outputs, policy impact and in dissemination to a network of disability organisations, as we did in the recent Confidential Inquiry (Heslop et al., 2013). Disability Rights UK and its networks are equally a key to our routes to impact, and we are well placed at NFRC to disseminate via disability events and journals. Following our three sets of project briefings for policy makers, during this final period we will hold events led by each of the five strands, and a public dissemination event at a media centre in Bristol.

Potential impact
WHO WILL BENEFIT, AND IN WHAT WAY?
The key practice beneficiaries for this research fall into three groups: 1) disabled people and their organisations; 2) education, social care and health policy makers and practitioners; 3) practitioners, NGOs and organisations involved with specific groups of disabled people.
1) Disabled people and their organisations (via DRUK & member organisations): we will suggest strategies for tackling inequities experienced by disabled people, by foregrounding the voice and agency of disabled people, and by providing evidence of 'what works' in shifting social practices. Our findings will be fed back directly to DPOs, and to campaigns led by disabled people.
2) Policy makers (e.g. via NHS England, Association of Directors of Adult Social Care): we will contribute to debates about 'challenging culture' , by enabling research evidence to be examined through different theoretical lenses on change. Policy briefings will be disseminated at Months 4, 18, 28 and 35 at key moments following project learning events, and also via blogs and interactive media. Advisory groups in each of the strands, as well as the final-stage policy impact discussions, will enable us to engage with practice guidance, such as guidance for commissioners in local authorities.
3) NGOs and provider or support organisations (e.g. Alzheimers Society, Mencap, Centre for Studies on Inclusive Education): a range of organisations representing particular interests in the disability world, and provider organisations, have signed up to support this project. We will also invite others, such as the Mental Health Foundation, to sit on advisory panels, and they will all benefit from regular strand and cross-project updates about findings, which they will be able to feed into practice (e.g. via training of staff) and into policy (e.g. for disabled parents).

WHAT ARE THE IMPACT GOALS?
Impact is both the topic and the outcome of this project. The goal is to analyze how changes in policies, practices and outcomes for disabled people can be brought about. By building in a central partnership with DRUK, the research messages will be informed by their voice in public debate, and by working with theorists, we will engage with wider interdisciplinary social science debates. The research messages will have impact at two levels:
1) Research evidence about how practices and policy can be shifted, using direct practical examples that foreground the voice of 'users' of the research, in relation to everyday life interactions (Strand 1), inclusion in HE (Strand 2), health service adjustments (Strand 3) social support for parents with learning disabilities (Strand 4) and social care and health commissioning (Strand 5). We will feed these insights into specific policies and strategic documents, via our regular web-based briefings, and the policy meetings detailed in Pathways to Impact.
2) We will contribute to the debate about how research can be linked with impact. For instance, both Strands 3 and 5 will examine the way in which 'dissemination of innovation' can help local authorities or health trusts to implement policy.

HOW WILL WE ACHIEVE IMPACT?
Our key strategies to engage with our various stakeholders are detailed in 'Pathways to Impact'. In summary, they include ongoing work with DRUK and disabled people throughout the project, and an advisory group structure which will help to disseminate messages from our work. An advisory group specific to each strand will involve both policy makers and disabled people, so that their voice is central throughout the research, and the fifth strand turns the spotlight onto disabled people as agents of change, focusing on the ways in which individuals and groups of disabled people can influence statutory provision. We will host a project website and use social media, to publicise our regular research briefings in short accessible formats, and monitor the impact of the work throughout the study.